HiiCoach: AI Chatbot and Recommendation Engine for Home Design

HiiGuru is a global on-demand home professionals platform. We break down the traditional design and renovation process into affordable, bite-sized services, starting with quick video calls. We empower homeowners and property developers with total control and flexibility over the type of expert support they get. Customers get direct access to professionals across a wide range of fields covering architecture, construction and interior design.

This project explores the feasibility of using AI to help manage our customer journey from the initial enquiry and data collection stages to providing ongoing support through their project.

HiiCoach will be an AI-powered chatbot that can be accessed via our webpage. It will support customers to get started with HiiGuru, answering questions and transferring them to a human advisor whenever necessary.

HiiCoach will help the customer to provide the data needed by our expert designers and consultants. This will save time for our specialists, meaning they can get straight into sharing their expertise.

During and after the consultation or design project, HiiCoach will continue to offer customer support. This includes optional prompts at timely points, advising the customer on what they might need to consider next in their renovation project. It will also help them to access other specialists as needed at different stages of the journey.

All this saves time for HiiGuru staff and provides a better experience for the customer as their project data will be transferred easily between specialists. HiiGuru will benefit from increased productivity (as will our interior designer and architect contractors).

Importantly, HiiCoach will facilitate communication, always ready to link to a human advisor when appropriate. This ensures HiiGuru maintains its reputation for delivering specialist advice at affordable prices with excellent customer service.

Our objective is to help people understand the support they need along their whole renovation journey and to streamline the process of linking them to our specialists as and when they need support.